Feminist group-work: The emergence of the Women Artists Slide Library, 1972-1982

My project uses looks at the mobilisation of collectives, co-operatives and collaboration in art informed by the Women's Liberation Movement in the UK. It explores the various iterations of group work and organising methods used in the Movement and how they manifested in art practices informed by feminism throughout the seventies and eighties, and in particular, as the Women Artist's Slide Library (now the Women's Art Library at Goldsmiths). The slide registry, as a resource for artists, curators and history work, envelops key concerns of the feminist art project by raising consciousness about women's art, facilitating writing women's art history and creating networks of contemporary practicing artists-all through a collaborative, crowd-sourced process. To frame the desire for a feminist slide registry, the thesis looks towards groups, periodicals, exhibitions, centres, registries and education programs to consider the landscape of collective work informed by feminism in the UK and US.